The University of Huddersfield and Bob's Business Limited

To develop a psychological understanding of when and why computer users engage with phishing emails and to test and implement an evidence-based intervention to raise awareness and reduce the risk of cyber security attacks.